EPIC: Energy-efficient Processing for Intensive Computing

The artificial intelligence revolution is transforming our world, but it comes at a significant environmental cost. The powerful processors (GPUs) that train and run large-scale AI models consume vast amounts of electricity, contributing to rising operational costs and carbon emissions for data centres. This project will develop an innovative software solution to tackle this challenge head-on, aiming **to make AI greener by intelligently managing the energy consumption of GPUs without slowing down performance**.

**The technology acts as a smart thermostat for data centre processors**. It uses its own AI to learn the precise energy needs of a given AI application at any moment. When a task, like a chatbot or a data analysis model, is less busy, the software automatically and safely dials down the GPU's power consumption. During peak demand, it seamlessly provides full power to ensure a fast and reliable service. This dynamic adjustment happens in real-time, optimising energy use second-by-second.

The solution is purely software-based, meaning data centre operators can install it without needing to buy new, expensive hardware. By reducing unnecessary energy waste, this technology will help lower the electricity bills for businesses running AI services, decrease the overall carbon footprint of the digital economy, and support the UK's transition to a more sustainable future. This project represents a significant step forward in creating a responsible and energy-efficient AI infrastructure, ensuring that the benefits of artificial intelligence can be realised in an environmentally conscious way.